Care for the Future - Leadership Fellowship

The agreed second phase of the AHRC Care for the Future Strategic Them will run from 1 October 2017 - 31 December 2019 to correspond with the lives of funded projects, to allow for continuation of planned and proposed activities, and to permit thorough evaluation of the theme.

The Theme will be jointly managed by the Theme Leadership Fellow, Prof Thompson, and Academic Co-ordinator, Prof French. They will be supported administratively by the Theme Programme Manager and part-time Administrator and strategically by the Advisory Board.

The Care for the Future Theme will continue all major activities particularly in the ECR, Public Policy, and Labex/International strands. The Theme will continue engagement with award holders and other key stakeholders and will continue to develop fruitful relationships with partners.

Potential impact
Please refer to Case for Support